Beyond Moderation and Mediation in Intervention Research: Using Person-Centered Analysis in IPDMA and Experimental Research

Decades of intervention research have generated evidence-based social interventions to address various psychosocial problems, but challenges like modest effects, non-replication, and diminishing impact over time underscore the need for continued improvement of our interventions. Enhancing interventions requires a deeper understanding of how they work (mechanisms) and for whom (moderators), allowing us to identify subgroups who may need adjustments to the intervention. Historically, the study of for whom interventions work and how they work has mainly involved separate statistical analyses of moderators and mediators of intervention effects. However, progress in our understanding of these effects appears to have halted, with few consistent moderators emerging and unreplicable mediators in many fields. Furthermore, studies tend to be underpowered to detect these effects. To overcome this, my project proposes an integration of these two research strands using novel research methodologies, emphasising the importance of uncovering the processes accounting for differences in intervention benefits. For this project, I will focus on parenting programmes for children's disruptive behaviour-one of the most well-established and extensively studied psychosocial interventions-to understand for whom these programmes work and why. In Study 1, I will identify family profiles associated with differential parenting programme effects. To do so, I will use a large existing dataset of individual participant data (IPD) from 5,500 families participating in 39 randomised trials on 15 parenting programmes in 10 countries. In Study 2, I will provide a more fine-grained insight into how parenting programmes for disruptive behaviour work, using primary data. Whereas most intervention studies only include pre- and posttest measurements, I will study day-to-day changes in parenting and child behaviour during the course of a brief evidence-based parenting programme. Finally, in Study 3, I will combine the knowledge on moderators and mediators gained in Studies 1 and 2, applying family profiles identified in the IPDMA within the parenting trial data to identify individual differences in intervention mechanisms across the family profiles. This integration of for whom interventions work and why, and of IPDMA and experimental approaches, will yield new insights into the processes underlying differential intervention benefits. Overall, the proposed research aims to advance our understanding of how parenting programmes for children's disruptive behaviour work for different families, but also to create a blueprint for how a similar approach can be adopted for other social interventions.
Fieldwork for part of the doctoral work will be done in the Netherlands, where I can confirm that the candidate has access to a funded project which will allow access to families, infrastructure and support for the project, and oversight by an external co-supervisor, Associate Professor Dr P.H.O Leijten, PI for this larger project in which the DPhil work will be embedded.